University of Wolverhampton and Integrated System Technologies Limited

To develop a hybrid LED driver output stage, with high dynamic dimming ratio, reduced component count, and high efficiency to reduce modern buildings carbon footprint